BioStim Review

BioStim Review is a farmer-led research project delivering the UK's first comprehensive, independent evaluation of biostimulant products for wheat and potato crops. With dozens of products on the market, each claiming to improve resilience, nutrient uptake, and yield, growers face uncertainty in selecting inputs that deliver real value.

This project will trial every accessible biostimulant under real-world conditions across five commercial farm sites, using standardised protocols and precision agriculture tools. It will assess not only which products perform best in the field, but also whether they deliver on their marketed claims, such as stress mitigation or nutrient mobilisation.

Led by Dyson Farming Research and Velcourt, with expert support from Daniel Kindred from ARC Agronomic Services, BioStim Review will produce open-access outputs including searchable datasets, product-specific reports, and visual media. These resources will help farmers make science-led, evidence-based decisions tailored to their own systems.

Designed with farmers at its core, BioStim Review responds directly to industry demand for clarity and credibility in the biostimulant sector. It supports more productive, resilient, and sustainable farming, and contributes to national goals for input efficiency and climate-smart agriculture.